Simulating air pollution in the lab

The aim of this research is to apply novel laboratory techniques to simulate wind patterns and air pollution in urban areas. These experiments will provide cutting-edge measurements that will improve our capability to model and predict urban air quality.